West Yorkshire Healthy Weight Ecosystem

27% of West Yorkshire's adults and 33% of 10-11 years olds live with obesity, a complex condition influenced by biological, psychological, and social factors. As with all health conditions, we strive to strike a balance between investing in therapies, medicines and condition management -- as well as preventative and self-help initiatives. Working together we can ensure we are spending on the right services to create a healthy, happy and productive communities.

We want our cornerstone of this mission to be the West Yorkshire "healthy weight ecosystem".

We want to develop a flexible, community-focused network of services that provides tailored support for people living with obesity. People will be able to understand what support is available, how to access it, and how to make the most of it.

We will simplify care pathways and grow and transform our obesity management and support services to feel as safe, accessible, and inclusive as possible wherever (or whoever) you are in West Yorkshire. Over the next three months we will run four projects -- each of which we hope will become the stepping stones to bigger, longer-term service transformations that can benefit everyone living with obesity in West Yorkshire.

1. **Digital Access**: We will draw designs for a smart, easy-to-use digital portal that empowers communities to manage a healthy weight and lifestyle. It will be a digital front door to all our obesity-related services and will put citizens' data and decisions in their hands.
2. **Citizen Voice**: We will hold workshops with members of our public to help us capture compelling 'lived experience' stories that help us compassionately codesign future health weight management services.
3. **Community Pharmacy**: We will codesign new points of access in pharmacies, helping pharmacists feel empowered and equipped to give citizens advice, support and health services that could save them a trip to the GP.
4. **Balancing the numbers**: We'll use economic analysis to test scenarios for future service design. How economically feasible are the proposed changes in obesity services? We can commit to investing in significant service transformation if we have a strong evidence base that it will have positive outcomes.

By working together through careful, iterative and inclusive codesign, we can create a sustainable healthier future for West Yorkshire.